'Skinakin' Therapeutic Clothing

Skinakin designs therapeutic clothing for children and young people with skin conditions like eczema. We are developing a unique and sustainable fabric blend that will form the basis of a range of therapeutic clothing. As well as being functional our pieces will be fashionable, to reduce the stigma when wearing therapeutic garments. We are passionate about helping people with skin conditions, with tried and tested, quality products, that do what we say they do.